Queen's University Belfast and Kilco (International) Limited

To develop and embed animal welfare measurement tools that will facilitate the development and sale of novel biocidal products for use across the agri-food sector.